Glioblastoma Multiforme Patient Stratification through Novel integration of Artificial Intelligence, Big Data and Phenotypic Screening

Glamorous AI, a UK SME, is pioneering cutting-edge ML methods for drug and biomarker discovery. In collaboration with leading researchers from King's College London, the team aims to run a comprehensive study on GBM patients derived cell lines to deliver novel predictive biomarkers that enable efficient stratification strategies and reduce cost of treatment.